De Montfort University and Advanced Infrastructure Technology Limited KTP 21-22 R5

To link data in the build environment with data in the energy sector in order to build products that enable the planning of energy projects.